Enhanced food contaminant detection system incorporating a novel multi-spectral X-ray imaging technology

"The project aims to demonstrate a production-compatible X-ray food inspection system capable of reliably detecting both plastic contaminants during the manufacture of chocolate confectionary products, and bone fragments in the meat processing industry.

The project will combine a novel multi-spectral X-ray imaging technology from IBEX Innovations Limited (IBEX), with innovations in detector and production inspection technologies from Mettler-Toledo Safeline Limited (MTSL). Successful adoption of the resulting product is expected to lead to increased detection of impurities in the food processing industry, leading to increased consumer safety and a reduction in expensive product recalls."